Food Fraud: A Supply Network Integrated Systems Analysis

The aim of this research is to develop a predictive computational approach to modeling the food supply network so that the points where food adulteration can occur are identified. By identifying these points of vulnerability to adulteration within the supply chain will allow regulators and retailers to take appropriate action to avoid food adulteration.

This project brings together an interdisciplinary team of researchers from analytical sciences, predictive modeling, law, criminology and business studies. This proposal is highly innovative in that it exploits the dynamics between the diverse disciplines that makes the development of a Supply network integrated systems analysis an exciting and groundbreaking development in tackling issues of food adulteration.

Food fraud is not just a contemporary phenomenon and the deliberate adulteration of food products has a long history and with recent events throughout Europe appears to be an ongoing problem that needs to be addressed. Whilst the link between criminal organisations and food adulteration has not been a specific focus of food adulteration research, the recent incidences of adulteration of the bovine meat supply chain with horsemeat have raised a number of food protection issues related to the potential consequences of unregulated food supply chains. The outcome of this project will be a computational model of risk for predicting fraudulent opportunities for adulteration and points of vulnerability within food supply chains. This will allow for the prediction of potential food adulteration incidences through criminal and other action such as increased monitoring of the identified critical points of vulnerability. Such an analysis allows for an understanding of how the regulatory framework and the prevailing market conditions impact on and create vulnerabilities in food supply chains. These vulnerabilities will be examined in relation to criminal opportunities and market structures. Interactions between these different elements will be explored to identify how they provide criminal opportunities and how legitimate actors within the supply chain are placed to take advantage of such opportunities. The integrative systems analysis model will be dynamic and predictive of possible locations and opportunities for adulteration within the length of the supply chain. Such a dynamic model has application within a number of other arenas and would be of benefit to food regulators, retailers, and ultimately consumers.

The prediction of risk points and vulnerabilities within the food supply chain will provide significant benefit to a wide range of stakeholders and interested parties. Food processors and retailers will be able to maintain their reputations by taking action to ensure that they have protected their food products from adulteration. This will contribute to consumer confidence and trust in UK food supply chains. Finally, regulators will be able to develop well targeted detection and prevention strategies to address unethical behaviour and reduce criminal opportunities.

Potential impact
Introduction
The food supply chain presents a number of complex problems for regulators in ensuring the robustness of the systems and the integrity of the food offered to the consumer. The adulteration of food is a highly complex issue in terms of detection and a timeline developed by this research team demonstrates the episodic nature of food adulteration incidents. This research team has achieved impact through the work already completed with completion of a qualitative study into the horsemeat scandal and the submission of an article for peer review to British Journal of Criminology. This research team brings together a truly cross disciplinary approach with biological chemists with a focus on food adulteration, criminologists with a range of expertise from across the discipline, a lawyer with a focus on regulation and academics with expertise in business and supply chain integrity. The work of the research team has already gained national prominence with television and radio appearances on the anniversary of the horsemeat scandal. This proposal builds on work completed by all these scholars and it is anticipated that this forward momentum will continue.
Specific users and how they will benefit
The research proposed here represents a step change in detection of critical adulteration points in the food production pipeline and has the potential to impact positively on a wide range of scientists, specifically:
(1) Academic researchers who want to utilise computational systems analysis of complex networks.
(2) Regulatory scientists who conduct and police food fraud analysis, where we shall provide a greater understanding of how interactions across a number of different variable ranges can be modelled to predict certain points of vulnerability
(3) Retailers where the adoption of such an analytic model would also provide effective forms of monitoring different food supply chains.
(4) Government and policy makers, who set policy and are ultimately answerable to the public.
(5) International organisations, including academia and the public and private sectors, which will further improve the recognition of UK funded food fraud detection research worldwide.

Methods for communication and engagement
(1) On completion of the project we will organise a project specific workshop, at the University of Manchester, to inform the academic, governmental, regulatory and industrial community of the major outcomes of this research. The workshop will highlight the new software resource, and provide training in this tool.
(2) A project specific website will be established. We are already have a presence in the 'twittersphere' (@iffnmanchester; The Official twitter account for the UMRI Food Fraud and Adulteration Project, University of Manchester)
(3) The research and software resource will be presented to the scientific community via conferences and publications in international journals. We have a policy of supporting our postdoctoral researchers to present their data at conferences. We support the publication of scientific data and findings in open access journals (all applicants involved). We will also write introductory articles in the 'lay press' (e.g., Meat Press).
(4) Engagement with public, as has already happened recently: Jon Spencer was interviewed on BBC1 News and conducted several local and national radio interviews.

Commercial exploitation of proposed research
Although the software resource will be made available to academic users free of charge, we will seek opportunities to exploit the commercial value of the software package. Specifically we will consult with University of Manchester Intellectual Property (UMIP)